Cooperative Control and Navigation of Quadrotors for Extreme Environments

In the last decade, the use of multi-rotor UAVs has seen a dramatic increase in popularity and application. Today, drones are being utilized for a vast range of applications
including agriculture, transport, delivery and photography. UAVs have lots to offer these
industries, for example, they have the advantage of being able to operate quicker than
ground vehicles for applications like spreading chemicals on farms. UAVs can be built
to be small and compact or powerful enough to carry heavy payloads. They can also be
deployed in dangerous environments that may have risked human life. Drones equipped
with computer vision are helping preserve culture by scanning historical buildings for any
future restoration needed. The drone industry is a 'billion dollar' one and the increasing
worldwide demand has resulted in cheaper and more advanced hardware suitable for a variety of applications.
The autonomous quadrotor project at Lancaster is ongoing and of wide scope. The
overall product will encompass multiple subsystems all working as one team of unmanned
aerial vehicles (UAVs). The main underlying systems are an autonomous mapping, exploration and navigation package based in the Robot Operating System (ROS); a robust
controller designed specifically for this application and, multi-agent communications all
deployed on state-of-the-art components.
The goal of the proposed research is to develop an intelligent team of cooperative
autonomous quadrotors for application in extreme environments. This has potential for
applications like search and rescue and, mapping and exploration.